Explainable and Ethical Legal AI: Predicting and Explaining Employment Tribunal Decisions

This project investigates novel approaches towards explainable and ethical artificial intelligence (AI) in law. We will develop the first application that ethically predicts and explains decisions of the UK Employment Tribunal (UKET). In doing so, we will explore innovative ways of integrating legal arguments into machine learning and natural language processing. The project has a strong ethical component focussing on the content and communication of outcome predictions and their explanations. We aim to advance the frontiers of the ethical use of AI in legal dispute resolution and improve access to justice.

The project addresses the challenge of integrating explainability into legal judgement prediction with a focus on the UK Employment Tribunal. Past efforts in judgement prediction have prioritised statistical models and, more recently, neural networks and large-scale pretrained language models, without providing explanations. To enhance reliability and credibility, this project will use artificial intelligence to produce clear explanations in addition to case outcome predictions. In law, explainability is imperative to ensure accountability and uphold due process. Explanations allow individuals to comprehend and challenge decisions that significantly impact their lives.

The ethical aspect of this project investigates the largely unexplored issue of the content and style that machine-generated outcome explanations should take. It starts with two questions: Which values should such explanations be measured against? Should such explanations just mimic the types of reasons judges usually give in judgments or are other types of explanations preferable? The potential values involved are likely to include (i) equal treatment under the law, (ii) procedural fairness and due process, (iii) transparency in legal substance and process, (iv) judicial, legislative and administrative efficiency and (v) ensuring that legal results arise from law, principle and facts rather than social status or power. The project will also engage with the tension between the prediction of outcomes in real courts and the fact that such real courts are potentially susceptible to bias and mistakes.

The applications and benefits of this project are extensive. The prediction and explanation application that we will develop has strong potential to make legal decision-making more accessible to the general public. It can empower potential claimants and respondents to make informed decisions and better prepare for court proceedings. Knowing court outcomes and their reasons also puts citizens and businesses in a better position to amicably solve their conflicts, since they will better know the law as understood by the courts. Ultimately, our project enhances the transparency of law and the legal process and, thus, contributes to access to justice. At the same time, we will advance the boundaries of the ethical use of artificial intelligence in law.